Project Rainbow (Stage 2)

Project Rainbow is a collaborative project between TFP Hydrogen Products and the National Physical Laboratory focused on investigating fundamental properties of coatings on titanium components for PEM water Electrolysers.